INSTRUMENTATION FOR EARTH OBSERVATION AND CLIMATE STUDIES

This project will involve the design, development and modelling of new instrument concepts for ice cloud studies, based on arrays of KIDs. The student will work alongside instrumentation specialists developing and testing detectors for Earth observation as part of the SPACEKIDS project. The student will develop experimental skills such as cryogenic design, detector testing and evaluation, radiometry, and expertise in many other areas of physics and atmospheric science.